"RAPORS" — Rail AI-Powered Optimization and Review System

The "RAPORS" --- Rail AI-Powered Optimization and Review System --- is a project developed to enhance the assessment and project management of safety-critical software within the railway industry through the use of Artificial Intelligence, particularly Large Language Models (LLMs). This system automates the process of reviewing and ensuring compliance with detailed standards.

The manual management of safety standards and updates is time-consuming and susceptible to errors. By incorporating AI-driven technologies, RAPORS aims to improve the accuracy and efficiency of these compliance checks. The system is designed to maintain adherence to softwre safety standards, including the specific requirements of EN50716:2023 Railway Applications --- Requirements for software development.

This initiative is a collaboration with the Computer Science Department at the University of Huddersfield, blending academic research in AI with practical applications. This partnership highlights the project's integration of scholarly insight and industry application.

RAPORS will demonstrate a practical, AI-enhanced method for managing safety protocols in rail transport. This project aims to provide a more efficient and reliable approach to safety management, leveraging technology to improve operational processes in the railway.